Coolnomix trial

Peace Marsh Consultants are appointed UK distributors of Coolnomix energy saving products for air-conditioning. Coolnomix is a low cost, retrofit device that can save up to 40% on the electrical running costs of air-conditioning and generally achieves payback within 12 - 18 months. The effectiveness of these units has been well proven in the eastern hemisphere, with many case studies available within large corporations.
ry